Ultra-sensitive Mass spectrometry for Precision Medicine

Over the past decade, we have witnessed a revolution in cellular and developmental biology. The advent of cheap and rapid nucleotide sequencing approaches has enabled us to quantify RNA from minute samples with single-cell and spatial resolution on a routine basis.
Unbiased scRNAseq has given us unprecedented insight into how cellular heterogeneity and changes within underpin most biological processes. Nevertheless, mRNA expression is just one aspect of the cellular state, and it may not be the most informative in terms of function because the relationship between biomolecules DNA, mRNA and protein, is nonlinear when quantified. The abundance of proteins, the molecules through which genes exercise their function, is dependent on the balance between production and destruction, or translation and degradation. Neither process is linearly dependent on mRNA abundance, explaining the absence of correlation. Thus, to identify the state of the cellular proteome we cannot rely on mRNA abundances as a proxy, we must directly quantify the proteins. The field of clinical mass spectrometry-based proteomics has to date not been able to generate biological insights anywhere close to what sequencing approaches have been able to do. However, many of the limitations that have hampered the progress of mass spectrometry have recently been overcome and we propose to establish such capability in Edinburgh for MRC-funded colleagues and a broad network of collaborators. We propose to install a state-of-the-art mass spectrometer with an associated liquid chromatography separation. The system will be installed in the internationally recognised Institute of Genetics and Cancer (IGC) Mass Spectrometry Facility at the University of Edinburgh. The system will be used by a consortium of investigators from the IGC, the Centre for Inflammation Research (CIR) and Centre for Regenerative Medicine (CRM) Edinburgh to investigate cellular and disease heterogeneity in human diseases. The work we are doing will shed light on how protein dynamics are regulated during cancer, inflammation and in other cellular stress and disease contexts. Importantly, we wish to interrogate how proteome changes shape the response of the patient to challenges during normal physiology and disease.

Technical abstract
We propose to install a timsTOF Single-Cell-Proteomics (SCP) instrument coupled to an Evosep One uHPLC which we will operate in Whisper mode to deliver ultra-low flow rates. The timsTOF-SCP is based on the robust timsTOF platform and is as such capable of trapped-ion-mobility scanning (tims). The way this is implemented in the timsTOF allows for the fractionation of the ion current according to the collisional cross sections (CCS). timsTOF instruments further take advantage of Parallel Accumulation-SErial Fragmentation (PASEF) which allows for an acquisition speed of over 100 Hz without loss of sensitivity. More recently, PASEF was combined with Data-independent-Acquisition (DIA) methods in which case the ion current is fractionated according to CCS, allowing diaPASEF methods to sample 100% of the peptide ion current for fragmentation. The combination of the heightened sensitivity, the ultra-low flow rates of the uHPLC and the lossless diaPASEF acquisition method has made proteomic analysis of sub-nanogram samples a realistic endeavour. Such a system is not yet available in Edinburgh and we propose to establish it. We are going to apply the instrument to research questions that would be unapproachable using other methods or instrumentation. The research topics we are going to investigate span the entire MRC remit but have a specific focus on generating data to identify patient- and context-specific vulnerabilities that could be exploited by targeted treatments.